University of the West of England, Bristol and Viper Innovations Limited

To establish an integrated co-creative product innovation process to enable the effective design, development and launch of innovative products in new client sectors using cable monitoring technology.